TGHAR - Consumer Data Portal

Customer communications programs are hugely important to retailers. Equally, many
consumers would like to track their own personal expenditure whilst knowing what they
purchased and from whom.
Consequently, there is now a proliferation of retailer programs and consumers are
overwhelmed by the number of retailers offering cards to identify participants. The number of
cards required to make best use of customer programs is unwieldy and impractical to carry at
all times. Consumers have become promotion-weary and fed up of customer communications
that lack personalisation or individualised offers while wary of personal data revealed to
retailers that is not under their control.
Many smaller retail chains and independent retailers cannot afford the IT infrastructure and
levels of investment needed to implement sophisticated customer programs. Consequently,
simple customer programs fail to capture sufficient consumer purchasing behaviour to deliver
meaningful insight and rely solely on address data to bombard customers with non-specific
offers.
We would like to explore the idea of an open cloud-based customer communications system
that doesn’t rely on expensive IT infrastructure for implementation. This could be shared by
multiple retailers enabling consumers to carry a single device that is valid across multiple
retailers – simplifying consumer access to savings while making sophisticated customer
communications accessible to smaller retailers.